Cryogenic nanomechanical measurements

The project involves the difficult technical challenge of making accurate nanomechanical measurements at cryogenic temperatures (down to -180C). Micro Materials will work together with NPL to solve this through development of a robust test methodology for minimising thermal drift effects using novel indenter cooling and liquid nitrogen cooling. It will extend the low temperature capability of Micro Materials' NanoTest Xtreme instrument from -40C to -180C.